Perfect Recollection for clearer insight

The ability to pair sensors with increasing amounts of local compute and machine learning promises to be a powerful tool in fields such as healthcare, environmental monitoring, autonomous vehicles, robotics, earth observation and more. However, a common challenge in these applications is that systems often operate in environments where power, weight, size and communication options are restricted. Unfortunately, this severely limits the capabilities of current systems, which often discard large amounts of data before its true value is known.

This project aims to enhance the performance of such sensing systems by leveraging very large memories. We focus on extracting more precise and nuanced insights from data on edge sensor devices that are constrained by power and communication, but not by memory. Ultimately, our objective is to develop memory-centric systems capable of extracting larger volumes of valuable information from sensor data in a timely and energy-efficient manner.